AHRC Collaborative Doctoral Partnership (CDP) studentship with National Museums NI 'A tragedy not to preserve now, while there is still time' - the es

AHRC Collaborative Doctoral Partnership (CDP) studentship with National Museums NI 'A tragedy not to preserve now, while there is still time' - the establishment of a Folk Museum for Ulster, 1929-1964